UK Quantum Technology Hub for Quantum Communications Technologies

Quantum technologies are new, disruptive technologies that have the potential to outperform familiar information technologies, for example in the areas of communications, sensing, measurement and computing. We all use all this stuff every day, relying on it increasingly as our lives become more and more "high-tech". Quantum technologies employ the weird and counter-intuitive features of quantum physics, in technologies that can offer greater security for communications and data. Or in technologies that can measure and sense things better. Or in technologies that can open up new and more powerful directions in computing.
The UK has an outstanding track record - recognised worldwide - in quantum technology research. The time is now here for this research to progress to development, demonstration and the commercialisation of new quantum technologies. The UK Government has recognised this fact and has injected £270M into the Science and Technology budget to achieve it. A major part of this £270M is to be spent on a national network of Quantum Technology Hubs, whose job it will be to deliver new quantum technologies for the UK.
Our proposed contribution to this endeavour is a Hub for new Quantum Communications Technologies. Data and communications security are absolutely essential throughout society today - for individuals, institutions, businesses, governments and nations. Current secure communications systems have vulnerabilities, some exposed today and others that may be exposed in the future as computing power and hacking techniques improve. Secure communications based on quantum physics can eliminate some of these vulnerabilities, providing systems whose security is underpinned by the laws of Nature. The basic features of quantum physics that enable secure communications are: (i) information encoded in a quantum system cannot be copied; (ii) information encoded in a quantum system is irreversibly changed when somebody reads it. Intuitively, one can see that these facts will ensure that eavesdroppers on quantum communications always get caught. This can be utilised in quantum communications systems to give a guarantee of security. The "classic" example is that Alice and Bob can share a secure, secret key, with a quantum promise that Eve knows nothing about it. They can then use this key to protect a range of communications and transactions in the future. However, they do have to consume the key to maintain security, so there is a need for topping up of secure key (quantum key distribution, or QKD) on a regular basis through quantum means.
Demonstrations of quantum communications systems have existed for a number of years now, but with limitations on their capabilities that have prevented large scale commercialisation of these technologies. The grand vision of our Hub is to develop new quantum communications technologies that will overcome these limitations, enabling widespread use and adoption - from government and commerce through to consumers and the home. We aim to develop short-range, low cost QKD for mobile devices such as 'phones. We aim to develop chip-scale QKD modules, for ease of manufacture and widespread and versatile deployment. We aim to demonstrate QKD over networks and its integration with conventional communications. We also aim to investigate new directions in quantum communications, going beyond simple QKD, for example to quantum versions of digital signatures for signing electronic messages or documents.
There is great potential for the UK to become a world-leader across a range of new, high-tech, quantum technologies. Furthermore, the quantum communications sector is of particular national importance. As all security and cryptography technologies are sensitive and subject to import/export controls, it is therefore vital for the UK to establish "sovereign capability" in a new quantum communications sector. We have assembled an outstanding team of scientists and engineers in our Hub to pursue this goal.

Potential impact
As the high level objective and vision of this hub is to generate new quantum communications (QComm) technologies, for commercialisation of this quantum technologies (QT) sector, the main long term impact of our work should be economic, for UK plc. Our new technologies should have widespread applicability - from government, defence and security through commerce to consumers and the home - thus generating widespread economic and societal impact. Our goal is safer and more secure communications and transactions for all, from mobile phones and wireless connectivity through to backbone networks. The QComm technologies developed in our Hub will have major economic and societal impact across this spectrum. We also anticipate spin out economic impact, with the high speed electronics and chip-scale optical devices and switches we develop finding other markets.
To deliver all this big picture impact, the Hub Management Team will follow an impact generation strategy incorporating various mechanisms:
1. Regular consultation with the Hub Advisory Board, the membership of which will be selected to ensure appropriate expertise in relevant impact generation and tech transfer.
2. Active monitoring of IP opportunities and IP protection.
3. Maximise involvement of UK industry in the quantum technologies sector, to create wealth and jobs. At its outset the Hub has strong industrial partnership: NPL and Toshiba as major collaborators in the Hub; ID Quantique, Oclaro, BT, ADVA and Nokia as consultants/suppliers; defence contractors Airbus Defence and Space, and L3 TRL Technology Ltd. as sponsors and end-users; start-ups Cryptographiq Ltd and Qumet Technologies as commercialisation channels.
4. Wider collaboration and consultation with stakeholders, industry, end users and other Hubs to ensure that all technological advances are exploited as widely as possible, providing new products and services. This will be through licencing or tech transfer to existing companies and also by fostering the development of new start-up companies in addition to Qumet and Cryptographiq.
5. Regular knowledge transfer activities, such as conferences, workshops and industry briefings.
6. Active networking and training. All Hub academic partners are providing PhD students as part of their institutional support, some already directly linked to relevant CDTs. Along with the PDRAs, these students will form a network within our Hub, and more widely within the UK Network of Hubs. This will provide highly skilled scientists, with relevant expertise across a range of QT, to ensure the knowledge supply chain is in place to deliver the benefits and impact of the investment.
The Hub member institutions all have mechanisms in place to ensure maximum impact. For example, at the lead institution York the exploitation of emerging technologies will be supported by the Business Development Team with extensive commercialisation experience and a strong track-record of making world class research more accessible to industry. This team will ensure that opportunities for industry partnerships, spinning-out of new companies and licencing are optimised, as will the corresponding teams at the other Hub partners. All Hub partners will continue to seek research funding (EPSRC, EU, etc.) to ensure the sustainability of the Hub and a future "impact stream". We shall also seek further exploitation funding (TSB, etc.) to accelerate the transfer of technologies to industry.
In addition to the longer term economic and societal impact, immediate wider impact of our work will be through active public engagement: web; media, popular talks, etc.. We will also deliver major academic impact, as detailed in the "Academic Beneficiaries" section.